Low Cost storage of Renewable Energy

The project is a three year programme undertaken by Faradion Ltd, Moixa Ltd and Warwick University to

develop sodium-ion batteries for the storage of domestic solar energy. The stored energy, generated when

there are high levels of sunlight can then be used later in the day when demand is at its highest. The attraction

of sodium-ion batteries is that they promise to be significantly cheaper than lithium-ion batteries so enabling a

faster take-up of energy storage technology.